University of Exeter and Artesia Consulting Limited

To develop a Tactical Leakage Control product that provides water utilities with an economic decision tool for the detection and repair of distribution and trunk mains leakage.